Enabling distributedly self-powered wearables for mobile healthcare applications

Summary: The wearable market has experienced significant growth in recent years, reaching over $186 billion globally by 2030. Soon, there could be hundreds of intelligent devices that "invisibility" weave themselves into the fabrics of everyday wearables (e.g., clothes, hats, eyeglasses, earphones, shoes, etc.), providing us with tremendous information about our health and well-being. To enable this massive number of wearable devices, frequent battery charging is not practical. The human body and the surrounding environment contain a vast amount of energy that has the potential to be harvested. Current state-of-the-art self-powered wearables in the literature are focused locally on a single device/location, leading to insufficient energy and inadequate biosignal quality for many healthcare applications. Thus, we propose a novel distributedly self-powered with energy harvested from multiple sources (e.g., kinetic energy from limbs, heat from body trunks, etc.) and transferred to various sensing devices (e.g., head (EEG/EOG/EMG), heart (EKG), fingers (EDA), etc.) through the human body.

Aims: In this project, we have the following objectives. (1) Explore methods to efficiently harvest energy from multiple sources such as kinetic activities, body heat, chemical reactions, or electromagnetic radiations. (2) Investigate a low-loss, multi-point propagation technique to transfer harvested energy from multiple harvesting locations to various sensing places on the human body. Such capability will fundamentally change the way we harvest energy from the human body and the research landscape of wearable design. (3) Devise an intermittent tasks management algorithm to handle multiple unreliable power sources while providing the ability to run advanced processing and machine learning. (4) Develop a prototype and evaluate the developed system on healthcare applications, e.g., epileptic seizure monitoring, to study the usability of the proposed solution